Molecular gas and the epoch of rapid decline in cosmic star formation rate

The past 8 billion years is one of the most interesting periods of galaxy evolution as it encompasses the strongest decline in the amount of star formation in the universe, where the largest morphological transformation of galaxies takes place. If we are to understand how galaxies grew and merged over time to evolve into the Universe we observe today, we need to understand what caused this decline in star formation and what caused the ‘lights to go out’. Whilst surveys like Euclid will explore the changes in galaxy morphology and star formation over this period using the light from stars, we urgently need a way of tracing the changes in the gas content to determine whether these morphological changes are being driven by an increasing scarcity of the amount of cold gas, the fuel for star formation, in galaxies. It is therefore vital that we obtain a census of the cold gas in large, representative samples across different epochs.
The effective invisibility of cold molecular hydrogen means indirect tracers of cold gas are necessary, e.g., carbon monoxide, far-infrared emission from dust and the atomic carbon line. These tracers need to be calibrated so that the galactic community can determine the conversion factor needed to transform an observed luminosity into the mass of cold gas, yet current calibrations inherit biases from limited sample sizes, the inclusion of extreme ultra luminous galaxies and by erroneously assuming Milky Way-like properties. Representative samples of the cold gas content of the dusty star forming galaxies at different cosmic epochs are urgently needed.
This programme introduces a comprehensive project to produce the first self-consistent cross-calibration of the three main molecular gas mass tracers (dust, atomic carbon and carbon monoxide) in (i) a local sample of intriguing dust- and gas-rich galaxies; (ii) a representative sample of main-sequence galaxies over the past few billion years of cosmic history and (iii) an unrivalled sample of more than 100,000 galaxies from the Herschel-ATLAS, extending studies out to redshift 2. We will use a novel approach developed at Cardiff to produce the benchmark calibrations required by the extra-galactic community to translate observations of dust, carbon monoxide, and atomic carbon to a measure of molecular gas, providing robust flux-to-mass transformations for the community. These results will be used to transform the dust masses of the 100,000 galaxies into a measure of the molecular gas mass, thus producing the first accurate study of the fuel for star formation over more than half of the age of the Universe, currently impossible using targeted surveys of gas tracers. Calibrations will be benchmarked to our unexpected dust-rich galaxies in our own backyard, which are common – they contain a third of the dust content in the nearby universe - yet currently defy expectations of how dust and carbon monoxide gas relate to the amount of molecular hydrogen in galaxies.
Our bespoke statistical framework on the chemical evolution of galaxies will be used to model and understand the transformation of galaxies over this important epoch. This project will transform our understanding of why ‘the lights in galaxies went out’ following the cosmic noon.